Geometry of non-geometric fluxes and string backgrounds

Some mathematical approaches to the geometry of non-geometric string backgrounds will be explored, using techniques from para-Hermitian geometry and noncommutative/nonassociative geometry.